Electromagnetic Inspection of Nuclear Plants - EINP

The project aimed to reduce the use of chemicals and amount of time required to carry out surface inspection in the nuclear industry by replacing conventional magnetic particle and dye penetrant inspection with a technique known as Alternating Current Field Measurement (ACFM) mainly used in the oil and gas industry. In order to do this, the sensitivity of ACFM had to be improved to detect micro-cracking, preferably while operating at high temperatures.The project investigated miniaturisation of sensors in an array, and building sensors for operation at temperatures up to 550°C